Robert Gordon University and Scottish Bioenergy Cooperative Ventures Limited

To develop the knowledge and capability for valorisation of waste biomass from the production of phycocyanin, to develop a versatile co-product platform using green/food processing technologies delivering high quality products manufactured in a Good Manufacturing Practice environment.